Sciurus

The **Sciurus** project will develop and deploy a large number of V2G chargers units with participants who own/lease a Nissan Leaf EV. It will also include the development of a grid balancing platform to provide electrical support to grid operators during peak energy demand times. Furthermore, it will explore and test commercial propositions to identify a viable long-term business model. Finally, consumer behaviour and receptiveness will be measured to provide insights into EV owners' attitudes and their response to V2G products and services.

The project seeks to: demonstrate that V2G technology works at a residential level; prove the business case of residential customers participating and benefiting from V2G service provision; and demonstrate the value of V2G to vehicle manufacturers.

This project brings together a unique consortium, highly skilled in their respective sectors, to deliver a first-of-a-kind large-scale demo of a truly innovative V2G proposition, with national and global exploitation potential.

The partners will develop and build technologies in the UK, establish a UK supply chain and secure the position of the UK in this rapidly growing market.

The market for aggregated V2G chargers providing flexibility services is currently immature, but evolution is rapid and demand is strong, a highly competitive market is expected to develop.